Measuring quantum-mechanical neutrino oscillations with NOvA and DUNE

The quantum-mechanical phenomenon of neutrino oscillation is one of the most interesting areas of 21st century particle physics. Through this phenomenon the ghostly neutrino particles change their intrinsic nature as the travel 100s of kilometres through the Earth. The current and next-generation neutrino oscillation experiments are poised to answer some of the longest standing questions in particle physics, in particular exploring whether matter and antimatter behave the same in leptonic sector.

During this PhD the student will have the opportunity to fully exploit the latest data from the NOvA experiment, which utilises the most powerful long-baseline neutrino beam in the world, whilst preparing simulation and reconstruction tools for the future DUNE experiment.